Investigation of pharmacological modulation of respiratory control using functional magnetic resonance imaging

Functional magnetic resonance imaging is a recently developed technique for scanning the brain. It can show us which regions of the brain are active when we experience different stimuli. For example, a painful sensation has been shown to cause activity in specific groups of areas of the brain. Anaesthetics, pain killers and sedatives are administered to many people each day. Although usually safe, sometimes these drugs cause a person to stop breathing, a side effect that may be fatal. This research project aims to identify areas in the brain that are responsible for controlling breathing, and then will examine the effect of a painkiller (remifentanil) upon these areas. The results of the study could be used to help develop new and safer anaesthetic, sedative and pain killing drugs.

Technical abstract
Respiratory depression is the most dangerous side effect of opioids, and much work has been devoted to improve the safety profile of these drugs. The aims of this work are to use functional magnetic resonance imaging (FMRI) to identify the neural networks responsible for the control of breathing, and to use this information to develop a tool for assessing interventions that may affect respiratory control. This work is timely as FMRI techniques have been recently developed in Oxford to investigate drug action and cerebral effects of respiration in human volunteers. The benefit of FMRI is that it only requires a small number of subjects, and can give data on effects in humans, previously only obtained in laboratory animals or by mathematical modelling. We have successfully imaged pain-related activity in the human brainstem and intend to use the methodology to image brainstem respiratory-related activity. The proposed research will be in three main stages. Firstly we wish to identify the respiratory centres in the brainstem by imaging the effects of a carbon dioxide (CO2) challenge upon brainstem respiratory centres. CO2 causes passive vasodilatation in much of the brain; however we would expect respiratory areas to exhibit a supralinear response. These areas would be further examined in the second part of our study, which will relate the normal spontaneous fluctuations in respiration and end-tidal CO2 with changes in the FMRI BOLD (Blood Oxygen Level Dependent) response. This will lead to better understanding of the resting state. Finally we intend to measure the effects of remifentanil, an opioid and potent respiratory depressant, upon the areas identified as respiratory control systems in the first two experiments. We will administer remifentanil to subjects at rest, and correlate changes in the respiratory fluctuations with changes in the brainstem BOLD response. This methodology could be useful for future drug development, as we could administer different drugs in the FMRI scanner and measure cerebral correlates of respiratory effects, and could lead to a tool that helps with development of drugs that have or contribute to the respiratory effects of anaesthetics, painkillers and sedatives. Important collaborators in Oxford include Dr Richard Wise who is developing FMRI techniques for imaging neural correlates of respiration, Professor John Sear, Nuffield Department of Anaesthetics, who has expertise with clinical pharmacology of opioids and Dr Richard Rogers consultant anaesthetist who has practical experience of FMRI studies of analgesia and anaesthesia. Professor Jack Feldman University of Los Angeles will provide important collaborations through his expertise in neural mechanisms of respiratory control in experimental animals.